Tunable, Infrared Fibre Lasers

.There is space available in the plastics processing industry for a laser source with widely tunable absorption in plastics. There is an absorption peak around 1700nm due to vibronic C-H excitation, however a lack of high power sources in this region means that processing applications have gone largely unexplored.

My project aims to develop a high power, tunable source centred around this region of interest. The chosen route for this is by in-band pumping of Thulium-doped fibre using an Erbium-doped fibre laser. The Erbium-doped fibre laser has shown excellent power scaling up to 40W at 1580nm with no sign of roll-off and sufficient beam quality for core pumping of the Thulium-doped fibre laser. Using this I aim to achieve record output power in the 1700nm region (>12.5W) and with further power scaling reach a target of 100W of tunable output.